Closed-loop Personalised Non-invasive Brain Stimulation for Cognitive Enhancement

Project Description: Transcranial electric stimulation (TES) applies weak electric currents to
non-invasively stimulate the brain. While tES has shown promising potential to restore/enhance brain
function, its clinical applications are limited due to a large inter- and intra-individual variability in the
stimulation response. Current tES studies typically use same stimulation parameters for all participants in
an open-loop manner where the neurostimulation parameters are fixed and do not vary with changes in
the current brain states.
This project aims to improve efficacy of tES by providing individualised closed-loop stimulations, where
the stimulation parameters (location, intensity, and timing of stimulation) will be adjusted for each user
and over the time. To achieve this aim, in the largest study of its kind, using more than 40000 MRI scans,
this project investigates the relationship between brain electrical-fields, demographics and head size.
Subsequently, machine learning algorithms are developed to estimate personalised tES intensity and
location using demographics and head size. To estimate the timing of stimulation, we will develop
advanced algorithms capable of monitoring changes in cognitive states in real-time using relevant
behavioural and neural markers. Our findings together will build the personalised closed-loop framework
for tES. As a case study, we validate our framework by focusing on enhancing attention in elderly.